Matrix

Matrix is a one-stop learning and assessment app being developed by Exponential Training through the Innovation Voucher initiative. The app, Matrix, will transform the learner’s experience enabling learners and employers to focus on the impact of learning in the workplace.

Matrix will provide seamless access to multiple learning databases, platforms and digital resources as well as connecting tutors/coaches and learners thereby resulting in real-time, quality and high added value relationships. Learners will benefit from the use of mobile, flexible support resulting in shortened completion times for a range of professional qualifications.

Exponential Training will benefit from an improved management information system, a better understanding of how to develop, build and implement app specifications and how to exploit digital technologies to underpin business growth.